Ammonia as H2 energy vector

This PhD research project will involve the investigation of physical chemistry aspects (such as adsorption), combined with catalysis and reaction engineering development. The overall aim of the project is the development of a new technology for the distributed production of ammonia in an energy efficient manner. Success will enable the use of ammonia and its complexes as hydrogen vector in a future sustainable energy landscape. The project will involve the simultaneous development of catalysts based on non-noble metals to enable low temperature reactions as well as absorbents to overcome current thermodynamic limitations, both tasks based on the development of new materials.